Fleet Sharing - Enabling restaurants and small businesses to effortlessly share their delivery drivers with each other

The world has dramatically changed with Covid-19\. Many small businesses, especially restaurants, have been financially affected with the lockdown. In order to keep afloat, many local businesses are now fully dependent on delivering goods to local customers. However, many are faced with the problem of not having their own drivers to deliver. This is especially true in rural areas or small towns where there is no access to third party delivery providers. At the same time, businesses who have hired their own delivery drivers are unable to use them as efficiently as possible. We want to enable local businesses to continue operating efficiently by building an online driver sharing marketplace.

The **Captain Driver Marketplace** would be an easy to use cloud-based website and mobile app where a local business can make a request for a driver from another business to perform a delivery. This request would be sent out to all nearby local businesses that have available drivers. These businesses would provide an instant quote to perform the delivery. Drivers would perform delivery jobs using a mobile app that has all the information needed to perform the delivery.

Our project aims to:

1) empower small local businesses, such as independent restaurants, convenience stores, pharmacies, groceries, local retailers who desperately need drivers to access them

2) increase utilisation of employed delivery drivers by enabling them to be shared with other businesses thus increasing their financial return

3) increase the overall ability of the market to perform deliveries of all types and even out peaks and troughs in demand by allowing delivery drivers of one industry to perform deliveries for another industry, eg. a pizza delivery driver to perform a grocery delivery.

Our project would be pioneering the first business-to-business driver marketplace in the UK. This will be specifically built for restaurants and businesses who perform on-demand deliveries. We hope to create revenue opportunities for small businesses, increase employment opportunities for drivers and prevent many small businesses from shutting down.